Mimicking the protective, tactile and interface capabilities of human skin for clinical and robotic applications

Mimicking the protective, tactile and interface capabilities of human skin for clinical and robotic applications